Magic Light

This project will investigate a new technology that enables users to conveniently move or resize
beam(s) of light by a simple hand movement, interacting directly with the beam itself,
meeting the users specific lighting configuration at any given time. The technology will also
have a level of intelligence, enabling it to learn from past experience, undertaking repeat
actions quicker, and adding to the potential impact and future use of the innovation.
This Proof of Market investigation aims to identify the market potential for the technology,
and establish whether this idea is most relevant for individual consumers on the high street, to
business or other sectors. It will identify the best approach to take with design and technology
refinements in order to meet the market needs and maximise the commercial and
technological potential.